Neutrino Physics, Astroparticle Physics

Joseph will develop numerical simulations for current and next-generation neutrino experiments, enabling him to explore the sensitivity of these experiments to various scenarios in neutrino physics. Among the scenarios he will investigate is the three-neutrino mixing model. In this context, Joseph will study the sensitivity of the experiments to flavor oscillations in atmospheric neutrinos, particularly those with energies around the GeV scale that travel through the Earth. This analysis will focus on the ORCA neutrino experiment, examining its potential sensitivity to the neutrino mass ordering. The results from this analysis will be combined with measurements from other experiments, such as those from reactor and accelerator facilities, in a global analysis aimed at improving precision on one of the fundamental but still unconstrained parameters in neutrino physics: the neutrino mass ordering.
Beyond mass ordering, this global analysis will also aim to explore sensitivity to other crucial parameters, such as the CP-violation phase in the leptonic sector, which remains largely unconstrained. Understanding these parameters could significantly advance our knowledge of neutrino behavior and the broader implications for particle physics.
This analysis will also extend to Beyond the Standard Model (BSM) scenarios. Motivated by the discovery that neutrinos are massive particles, Joseph's work will investigate phenomena such as heavy neutral leptons (HNLs) and non-standard neutrino interactions (NSI), both of which could reveal new physics beyond the known interactions in the Standard Model.
At even higher energies-above the TeV scale-the focus of neutrino measurements shifts to astrophysical sources, as these dominate the signals observed by neutrino telescopes. Joseph will extend his analysis to these higher energies, evaluating the sensitivity of current measurements to the various models proposed to explain observed astrophysical signals. This high-energy analysis will serve two key purposes: it will help constrain existing astrophysical models and aid in proposing new theoretical scenarios that may better accommodate emerging observational data.
The discovery of the astrophysical neutrino flux also opens an unprecedented opportunity to investigate neutrino properties at energy scales previously unexplored. Through the development of realistic numerical simulations that incorporate uncertainties in both the initial neutrino flux and detection processes, Joseph aims to explore these properties thoroughly, enhancing our understanding of neutrinos across a vast energy spectrum.